Revolution-ZERO: Reusable Personal Protection Equipment as a Vended Service Feasibility

PPEVend will test the feasibility of a sustainable PPE vending solution that is serviced by local business and uses zero waste reusable masks and other PPE that will preserve the environment, stimulate the economy and save money for organisations and individuals that use personal protection equipment.